.

Background. With 150 million cases annually, urinary tract infection (UTI) imposes enormous economic and
healthcare burdens, and is a key contributor to the global antimicrobial resistance (AMR) crisis. This issue is
exacerbated by fact that one in four infections recur despite antibiotic treatment, meaning that courses of
treatment are given again and again, sometimes for many years. There is therefore an urgent need to better
understand UTI pathophysiology and to create relevant disease models so that more effective treatments can
be developed1. Studying UTI in mice is challenging because rodents are not naturally susceptible to UTI;
'forced-infection' models have provided useful insights, but key species differences exist which are thought to be
important for pathophysiology2. A recently described pig model is much more relevant3, but is highly expensive
and less tractable.
On the other hand, there are human cell-based in vitro models of the main niches where uropathogens reside or
invade - gut, bladder and kidney - but these allow infection to be studied only in one niche, whereas natural UTI
involves transit of bacteria, with gut-resident species ascending the urethra into the bladder (cystitis), and
sometimes migrating upward into the kidney (pyelonephritis). Bacterial behaviour, gene expression and
susceptibility to antibiotics are all affected by physiological context, so single-niche experiments lack this
dimension. In addition, static models lack fluid flow, which enhances host cell biology and directly affects
uropathogen behaviour, for example by stimulating biofilm formation4,5.
Great strides have been made in "body-on-chip" models, where different tissue organoids are linked via
microfluidic chambers6. This PhD project will develop an entirely novel, cutting-edge human "pelvis-on-a-chip"
(POAC) microfluidic-based organoid platform, building on our expertise in human-cell platforms to link gut,
bladder, ureter and kidney organoids into a seamless system. To our knowledge, such a system has never
before been reported. The student will then use this platform to study the effects of niche on infection,
virulence and drug sensitivity, and finally to test at least one novel therapy under development. A blend of basic
and translational research which spans the physical and life sciences, this project has scope for unveiling key
biological knowledge as well as refining badly needed therapeutic solutions that could make a real difference to
patients in the future. Used more widely, such a model would complement pathophysiological animal studies of
UTI and de-risk potential therapies, therefore ultimately reducing the number of animals used.